Pathpoint SurgiCare - Delivering Safe Surgical Care

Pathpoint SurgiCare is a digital solution to tackle the surgery waiting list backlog resulting from the drastic service interruption brought about by COVID-19\. The software captures and communicates all the relevant information required to prioritise patients for surgery; from pre-admission tests to post-discharge review and rehabilitation.

Using cloud technology- accessible via any web browser- healthcare staff and patients can engage in clinical assessments remotely, assured that data is shared safely and securely, avoiding repetition of work and providing an audit trail at every intervention. The progression of patients through the pathway care is visible to all caregivers: at home, on the ward, in the operating room.

Digital communication tools to assess and review surgical treatment allows patients to receive the highest standard of care without physically entering the hospital for routine pre- and post-op care. This means that appointments can continue without extensive time taken off work, preventing traffic congestion, and minimising key worker coronavirus exposure. With an estimated monthly backlog of 400,000 patients, the combined economic, carbon and infection impacts are massive.

Open Medical are the team behind Pathpoint SurgiCare, bringing expertise from orthopaedic trauma management into a new research and development proposal. Perioperative care is a catch-all term for a complex chain of events that begins well before a patient enters hospital and continues long after a patient is discharged. At each stage of assessment and follow-up any number of clinical tests may be administered, medications prescribed, and exercises recommended. Such interventions typically require coordination between a range of healthcare professionals, from doctors and nurses, to pharmacists and physiotherapists. Pathpoint SurgiCare places the patient-clinician relationship at the centre of a smart, accessible software platform ensuring that all the information needed to carry out each step successfully is always available. The software is compatible with existing hospital systems, and uses sophisticated data coding that ensures uniformity of standards across all patient treatments.

The surgical waiting list backlog caused by COVID-19 is an emergency situation in its own right. Any second wave and future lockdown measures can not allow disruption to vital surgical services, often critical in the treatment of conditions such as cancer. Pathpoint SurgiCare is an effective solution to triage those patients most urgently in need of surgery if any such disruption arises again whilst simultaneously providing a structured workflow to ensure that care is delivered in a timely and efficient manner coupled with vigilant post-operative monitoring.